Combined grouting and mechanochemical treatment for safe asbestos decommissioning and disposal

Asbestos-containing materials (ACMs) are present in many legacy nuclear structures (e.g. Magnox and 40 reactors in the fleet containing asbestos) and pose health hazards alongside potential radiation contamination during decommissioning. This project explores stabilization of friable-ACMs through colloidal silica grouting, mechanochemical asbestos-neutralization treatment and identification of wasteforms suitable for disposal in an LLWR.

Safe removal: in-situ colloidal silica grouting will stabilise friable ACMs enabling removal without generating airborne asbestos fibres and radionuclide-contaminated particulates. The silica grout provides a barrier to alpha and beta radiation, thereby also reducing the radiation risks associated with ACMs.

Mechanochemical Neutralizing: The health hazard associated with asbestos will be neutralized through mechanochemical treatment of grouted-ACM. Mechanochemical treatment is low-cost. It involves pulverising the grouted-ACM; the mechanical energy alters the crystal structure of asbestos into an amorphous silica-rich powder (Plescia et al. 2003). Mechanochemical treatment in CO2 changes the mobility of some metals in silicates (Stillings et al., 2023). We will explore mechanochemical treatment of ACMs arising from nuclear decommissioning to identify whether CO2-pulverisation will allow for simultaneous neutralisation of asbestos and radionuclide separation.

Packaging and Disposal: Amorphous silicate powers offer numerous packaging and disposal routes via cement sealing or repurposing of non-radioactive waste as construction materials.